Mobilising planning histories for children's play and active travel

Urban planning and design play a key role in supporting children's play and mobility in public space, with the ability to play and move freely around neighbourhoods offering a wide range of health and wellbeing benefits to children (Wood et al., 2019). While there have long been concerns about the loss of childhood freedoms in Britain, these have now become extremely pressing with a range of organisations and professionals raising the alarm (LUHCC, 2024). Austerity policies in recent years have resulted in increasingly impoverished environments for children and the Covid-19 pandemic exposed stark inequalities in children's access to leisure space (Casey & McKendrick, 2023). In parallel, concerns about public health and climate change are influencing government policies in support of active travel. However, some have highlighted that these need to go much further to address children's needs (Russell & Stenning, 2021). Many proposed solutions, such as playgrounds and supervised spaces, are based on outdated ideas about children (Russell et al., 2023). Furthermore, past attempts to change the environment to support children's play are not well understood. This fellowship aims to address this important omission through building on and disseminating my doctoral research into the development of postwar housing landscapes in Britain.

My ESRC-funded doctoral research (title: Housing Landscapes and the Politics of Play: From Parker Morris to Byker c.1955-c.1995) illuminates the origins of this crisis in children's play and mobility. It examines the creation of national policies for housing and play in the postwar period and how these manifested in the redevelopment of neighbourhoods in one city, Newcastle upon Tyne. It also contextualises and provides a useful conceptual lens for examining contemporary attempts at citizen-participation and experiments with street layouts. Importantly, the fellowship will allow me to consolidate, build on and disseminate my research, which has relevance for academia, government, built environment professionals and advocates promoting children's play and mobility.

Limited additional research, identified as necessary in my doctoral research, will address the lack of knowledge about the governance of postwar housing landscapes during the 1980s and 1990s. This will enable me to complete a draft monograph closely based on my doctoral research and this limited additional research. In addition, the fellowship will allow me to develop a second strand of my doctoral research in an academic paper. This will examine the 'mundane governance' of play streets and the role of planners and engineers in the reimagining of street layouts in the 1960s and 1970s. This is highly relevant to current debates about low traffic neighbourhoods.

Disseminating my research findings to positively impact the lives of today's children and harness the current interest in this agenda is a key aim. A national impact and knowledge exchange event will be developed in collaboration with the national social change organisation Playing Out. This will engage policymakers, practitioners, academics and advocates to think about the future through critically examining historical and contemporary issues relating to children and public space. I will also share the findings of my research at an international conference and through the built environment trade press. In addition, I will share outputs of the new research with the Byker Living Archive community project.

Finally, I will undertake oral history training to support the fellowship and future research plans and will apply for an ESRC New Investigators Grant.